Supporting oral language and reading comprehension skills in children with EAL as the qualification

Supporting oral language and reading comprehension skills in children with EAL as the qualification